Fuel Cell Interconnect Plate Material and Forming Feasibility Project by Ceres Power

Ceres Power has developed an improved innovative SOFC with performance, durability and low cost that promises to provide affordable, high efficiency power generators for multiple market applications with the ability to withstand repeated, harsh on-off cycling events. Borit NV provides innovative, leading edge, high precision and low residual stress hydroforming techniques for thin steel plate manufacture. This feasibility project proposal covers Ceres Power and Borit NV collaborating on assessing the feasibility of developing a high volume, controllable, low stress hydroforming process for repeatably producing a new metal based Ceres interconnect design with minimal material damage and tight geometric control.